University of Salford and SmartLifeInc Limited

To embed knowledge relating to the interpretation of body-worn sensor data within SmartLife, enabling them to become the market leaders in body-worn sensor information systems.